S-ISAC: Secure Integrated Sensing and Communication Design for Future Wireless Networks

Integrate sensing and communication (ISAC), which enables the radar sensing and wireless communication to be integrated to share
the spectrum, hardware infrastructure and signal processing architectures, has been recognized as one promising technical supporter
of providing spectrum- and energy-efficiency services for 6G network. However, due to the shared usage of the spectrum and
broadcast nature of wireless medium, ISAC systems are facing multiple security threats and attacks that may result in information
leakage, service outage and network congestion. To address above security issues, in this project, we propose a novel secure ISAC (S
ISAC) framework for future wireless networks aimed at providing secure and reliable communication services with precise and
accurate sensing simultaneously in the following three work packages.

In the first work package (WP), a covert ISAC framework will be proposed to hide the communication signal into multiple other
signals, including radar signal, noise signal and jamming signal and ensure the covert communication without being detected by the
malicious adversary. Next, efficient physical layer security (PLS) strategies will be developed in the second WP to against the passive
eavesdropping attacks, which are launched by half-duplex eavesdroppers with the capability of decoding the communication signals.
Then, to against more harmful active eavesdropping attacks that are launched by full-duplex eavesdroppers who are capable of
overhearing the communication signal and sending malicious jamming signal simultaneously, robust PLS strategies will be designed
by satisfying the sensing requirements in the third WP. Finally, extensive simulation results will be provided to validate the
effectiveness and robustness of our proposed S-ISAC design.